Worldr - Intelligent & Secure team communication.

Worldr is a user-friendly, reliable and secure communication platform designed specifically for professional use. The software works particularly well for organisations that need to adhere to stringent regulations and security compliance requirements. This is because we provide our clients with complete control over their data, giving them greater operational flow and functionality.

Data ownership, data security and corporate compliance all play a crucial role in today's world and our digital communication systems.

Due to the current global pandemic, on every continent, companies of all sizes, government bodies and intergovernmental organisations are having to pivot towards a digital business model. This inevitably raises many questions, most of which have not been properly addressed. Can they trust third-party apps with their sensitive data? Where is this data stored and is it protected? Who has access to their encryption keys? Can their data be audited? Trust is a common issue when it comes to using third-party apps and this presents a challenge for many companies.

Worldr is a fully deployable application with source code that is completely open for our clients' inspection and due diligence. At Worldr, we set ourselves apart by providing our clients with complete sovereignty over their data; our access to this information is completely barred as a matter of principle.

Recent events have forced millions of employees to suddenly and unexpectedly cope with an exponential growth in the volume, speed and complexity of their communication data. It is no longer viable to rely on legacy tools which often create bottlenecks and lead to disruptions. Worldr's compelling UI/UX reduces latency, cognitive load and ensures operational flow so that team members can operate efficiently and effectively even from a distance.

_We currently have almost 200 companies signed up for our Beta, ranging from small startups to teams within Banks and Consultancies of employees in the 10,000's. We are launching this summer in the UK, São Paulo and Hong Kong._